Comity of Nations

Mr Tattersall's doctoral research will examine the principle known as the comity of nations which sits at the interface between public and private international law and which is primarily concerned with questions of jurisdiction arising in cases concerning foreign and constitutional affairs. Courts and tribunals readily refer to comity across a broad range of subject areas and have done for centuries throughout numerous common law jurisdictions. However, very little analysis has been
undertaken to ascertain: (i) what do the courts actually mean when they use the term comity of nations, i.e. what is its normative content; (ii) does comity as used in these contexts have utility, and if so, what is that utility; and (iii) is there a
general principle of comity that could have universal application, or is comity treated differently, and does the principle have different legal content, depending upon the context in which it arises. In light of how regularly comity is cited by
courts and tribunals and the importance of the areas in which it arises, these are critical questions which remain to be examined.